IVIRA- Intelligent VIsion for Robot Awareness using multi-sensor data fusion

IVIRA will address the needs of RAS by providing further information to high resolution 3D models of scenes and objects. Data fusion and interface will be used to provide perception for the RAS, enabling the system to make informed decisions on the appropriate task to perform as well as responding to unexpected results. This technology will initially be proved through this project for high value agriculture and will be expended to other RAS application areas beyond the project. IVIRA will provide further functionality to the high resolution 3D vision systems produced by i3D robotics to increase our competitiveness in various markets. Achieving our aims will significantly move the RAS technology from automated systems to become autonomous.